Using IoT sensor information and geospatial data to increase capacity of the rail network without compromising safety

Public description
We will use IoT sensor information and geospatial data to create a technology that will detect train movement at a more granular level. As a result, we will be able to understand in more detail where trains are on the rail network. This can technology can be used to:

Better understand how delays propagate throughout the network
Discover where capacity can be increased using practical data not theoretical
Detect how leaf fall can impact performance
Understand how speed restrictions impact performanc